In the Air : Recyclable pollution-absorbing ceramics

As a working-class designer researching air pollution for my final-year master's project at Central Saint Martins, I was horrified to discover that one day of breathing London air is equivalent to smoking 15 cigarettes. Labelled a critical issue by the W.H.O., air pollution affects the health of 9400 Londoners each year and has been linked to an increase in stillbirths. After intensely studying the climate problem that causes cancer, psychosis, and heart disease, I was determined to design products that would bring about real-world change. Working with air pollution scientists and industrial ceramists and drawing on my 10 years' experience as a designer, I developed a versatile, innovative pollution-absorbing ceramic clay, a range of products, and a circular business model that challenge how we address air pollution holistically.

**In the Air, recyclable pollution-absorbing ceramics**

My project is a circular product-based service that improves air quality by making recyclable pollution-absorbing ceramic plant pots, outdoor planters, and modular bracketed tiles for architects, contractors, and designers. The ceramics are uniquely formulated from natural minerals that capture pollution, effectively filtering air and replacing traditional, unrecyclable filtration systems that require power and space. This project uniquely challenges air pollution by using traditional crafts and scientific research to produce low-tech, affordable ceramic solutions to air pollution.

The plant pots provide practical and affordable indoor air filtration for residents in small areas by efficiently absorbing harmful particulates from cleaning products, building materials, and fuel sources. Collaborating with local councils, the large outdoor planters will serve as roadblocks in low-emission zones, effectively reducing toxin entry, improving public health, and creating greener spaces.

The modular bracketed tiles offer sustainable air-cleaning solutions for galleries, transport hubs, and restaurants. They are easily replaceable and change colour at the end of their lifespan.

After use, all used products are recycled into new luxury tiles for high-end interiors.

This radical, innovative technology presents a long-term, sustainable approach to air management, reshaping our relationship with nature. 'In the Air' will provide clean air for communities now and for future generations.